Bridging support for Planetary Science Travel and Subsistence

The application is for £4000 p.a. for 36 months to enable Prof. Ian Crawford and Dr Ramy El-Maarry to meet existing and anticipated obligations to the attend science team meetings and scientific conferences in the absence of an STFC consolidated grant.